Between 135th and Wardour Street. Harlem in London: the influence of the Harlem Renaissance on British art and artists 1919 - 1939.

Between 135th and Wardour Street. Harlem in London: the influence of the Harlem Renaissance on British art and artists 1919 - 1939.